An Open-Water Demonstration of INWave Wave Energy Converter Power Plant in Indonesia

INWave, the onshore-type Wave Energy Converter, is suitable for shoreline and remote islands. IWES's business goal is to offer clean, affordable and reliable Wave Energy Converters, with a Simple, Scalable & Sustainable technology. The technology has been proven to be feasible at prototype level since 2015, with a Seal of Excellence award by European Commission's Horizon 2020 programme in 2016, MEA (Marine Energy Alliance) award achieving TRL 6-7 evaluation in 2019, and a successful Energy Catalyst Round 9 funding in 2022\. INWave provides the unique approaches of:

* deploying the power generation device onshore,
* harvesting wave energy from the shallow nearshore water, and
* using the whole range of wave movements.

It ensures durability, safety and affordability. This reduces costs and time, enabling sustainable supply for the smaller scale local market needs.

INWave innovation brings access to clean and affordable energy to the coastal community. It is competitive with expensive diesel generators, which are commonplace in fishery harbours and remote coastal areas in Vietnam. In particular, in remotely scattered islands in the South China Sea (Vietnamese East Sea), meeting energy demand is very expensive relying on fossil-fuel based energy, due to the logistic and volatile cost conditions. Diesel generators, kerosene lamps and burning wood cooking are common occurrences.

There is huge potential ocean energy in Vietnam and in Asia-Pacific Ocean countries that could be utilised to generate electricity. One of the beneficiaries of planned wave power plants are coastal communities from relatively traditional fishery, farming and aquacultural communities. This innovative technology will provide them with increased energy security at a lower cost and with largely reduced CO2 emissions.

The object of the proposed project is to complete and demonstrate the successful construction and commissioning of a Wave Energy Pilot Plant in the selected site in Vietnam. Through appropriate project assessments, the pilot power plant is expected to yield significant impacts in technical, social, economic, and environmental aspects.

The proposed innovation to be installed in a remote island is an onshore-type WEC technology. Onshore, because as opposed to most other offshore WECs under development, its power generation unit is located on the shoreline and not at sea. This design enables system stability, significant cost reductions and makes clean energy infrastructure investment more affordable. We will maintain collaborative partnerships with all relevant government stakeholders, which ensure project adequation with the country's sustainable development targets and regulatory framework, such as PDP8\.